Measurement with RADAR

Project summary

We have developed and are selling a waste water monitoring system into the Norwegian market. Located under a manhole cover, in an underground chamber, it measures the depth of waste water (sewerage) flowing beneath. In a sewer system for a city the size of Oslo (population of approximately 1,000,000), 400 devices provide basic network coverage. For better granularity, around 1,000 units are required. Each device RF transmits an update to the stakeholder's server every 15 minutes. Depth data alone provides the user with an insight on network performance. EMD supplied 1st production units September 2021, the remaining deployments will begin in August 2022\. We have identified an issue with the units -- depth data alone does not provide a full picture to the user. Augmenting depth with velocity data has advantages. Depth + velocity + pipe diameter = volume in metres³/second. Enhancing the data by this means provides the user (usually a municipality or water company) with a very clear picture of network conditions, and - most critically - what headroom is left in the system; a system to which greater stress is being applied by climatic change. Heavy rainfall, thawing snow are common events. Their regularity and severity have been exacerbated by our changing climate, leading to the worst situation a water provider can face -- raw sewerage overflowing back onto the street. Discussions with existing and new customers confirm that sewer volume data has more value than depth alone. There is a ready market in Norway for another 1,000 units in the next 24 months.